Innovate Round 11

"Concert Networks applied for a cyber-security innovation voucher with which to conduct an in-depth external network penetration test for one of their key clients. As the threat of attack is ever-growing, it is vital to ensure that IT is protected against external attack and the only way to ascertain that security measures are in place.
One of Xyone Cyber Security’s Ethical Hackers conducted an external penetration test on the network using best practice methodology to use the same attack vectors and exploits as a real hacker would, to identify vulnerabilities, weaknesses and to provide guidance on how to re-mediate these issues to ensure the platform is protected and secure.
"